Delivering and evaluating multiple flood risk benefits

Summary

New strategies for managing urban flood risk are required, necessitating radical changes in the ways cities are managed, planned and developed. Previous research has identified multiple options and measures for future urban flood risk management that align with more general targets for water centric, sustainable communities. However, it remains unclear how these options and measures can be:

(1) delivered in practice, and;
(2) comprehensively evaluated in terms of their benefits and costs.

Recognising this, the project proposed here will develop novel ways of driving new, resilient urban forms and fabrics through delivering measures to manage flood events sustainably while enhancing urban life; providing scope for radical solutions under new build; and, realising possibilities for improving existing performance through retrofit and urban renewal.

Potential impact
Pathways to Impact
Flooding adversely affects people, communities, businesses, insurers, governments and the environment nationally and internationally, and research that can help reduce the probability and/or consequences of flood has huge potential for impact. The fact is that the great majority of flood-related risks are associated with cities, because that is where the consequences of flooding are particularly severe.

Managing the risks of urban flooding to individuals, communities, businesses, property, infrastructure, commerce and the environment in cities, lies at the heart of this project. The project objectives include studies of the impact on, and feedback from stakeholders including not only FRM planners and decision-makers, but also individual citizens, community leaders, businesses, etc. In this respect, the pathways to impact are in fact an integral part of the project. For example, we note the following project objectives:

"Put competent authorities, businesses and communities at the centre of the research by establishing feedback pathways between them and the FRM modellers, planners and decision makers to ensure co-production of knowledge." and
"Illustrate how this approach can be used to support learning from multiple feedback loops at every stage of FRM appraisal, decision making, implementation, evaluation and adaptation."

Research in the project will start by drawing on the procedures already adopted by practitioners in designing urban fabrics, spaces and green corridors including, amongst others, the SuDS Manual, the RRC Manual, FRA Channel Design Options and relevant CIRIA Reports. This means that the project's outputs will be set in a framework that is readily usable by practitioners. For example, CIRIA (Paul Shaffer) have agreed to organise a dissemination workshop for UK stakeholders andto publish a CIRIA Report based on our research outcomes. They will also serve on the Steering Panel which we will have in place when the project starts. In this context, we already have commitments from DEFRA, the Environment Agency, SEPA, Arup, CIRIA and UKWIR to serve on the Steering Panel.

We will engage with professional associations such as the IWA internationally and CIRIA nationally. IWA already have a "Cities of the Future" initiative that we will interact with. We will present work at national and international conferences such as the biennial International Conference on Water Sensitive Urban Design. In the later stages of the project we will publish in appropriate, peer-reviewed international journals, such as the Journal of Flood Risk Management. Internationally, we will engage with other projects such as the Delft Flood Resilience Group (www. floodresiliencegroup.org) and the highly regarded, "Grey to Green" initiative in Portland, Oregon. The latter link has already been agreed in principle with Mike Reed (Chief Environmental Officer) of Portland City Council. We will communicate the research on an on-going basis through internet-base tools including a project website, twitter feed and LinkedIn group maintained by the Nottingham PDRA.

The Investigators all have prior experience of working with end-users in other projects. In particular Thorne and Wright have been involved in generating user-focused research outputs in FRMRC. In this context, Thorne was deputy Chair Dissemination) for the FRMRC and he chaired FRMRC's Dissemination Committee. Nottingham University were responsible for the two User-focused Deliverables produced during FRMRC 1 and were involved in producing 3 out of the 4 CIRIA Reports coming out of FRMRC 2. In this respect, the professional and stakeholder networks already developed under FRMRC will bring a large group of end-users to this project.

Other co-investigators are involved in a number of other funded projects (EU, Research Councils, etc.) both in the UK and internationally that will ensure two-way engagement with this project.